Direct diode-pumped titanium sapphire laser for multi-photon imaging of biological tissue

The project will leverage recent advances in the field of direct diode pumped titanium sapphire lasers. Typically pumped by complex laser systems, direct diode pumping has the potential to significantly reduce the complexity and associated costs of Ti:sapphire systems. This would be of great benefit for a variety of medical applications such as multi photon imaging.
While the technology has been proven in a laboratory environment, further investigations are required to verify the feasibility of its commercialisation. The issues in this context are to overcome the limitations imposed by the limited pump power of the diode lasers which can potentially hinder the performance of these devices in fully engineered systems. M Squared intends to address these issues by modelling, system design and experimental investigations.